University of Bristol And The Northern Rock Foundation

To develop an effective ?research-project? approach to evidence-based funding and thereby increase the impact of programmes and demonstrate the value of this approach to other funders.